Machine Learning for the detection of unexploded ordnance using Synthetic Aperture Sonar

The World War Two chemical weapons dumpsite at Skagerrak, Norway, is representative of the many challenges for automating unexploded ordnance (UXO) remediation. Automating analysis of images has developed significantly recently, due mostly to developments in machine learning methods and hardware, but a prerequisite for success of these methods is accurately annotated structured datasets. UXO remediation represents many challenges in this area: synthetic aperture sonar (SAS) processing, variable target conditions, limited ground truth, cluttered environment, indistinguishable collections of UXOs (piles). Furthermore, UXO remediation can be a safety critical application which necessitates prediction explainability and uncertainty estimates in-line with accountable, responsible and transparent autonomous systems.